University of Oxford and Strategic Blue Services Limited

To apply Big Data Analytics in the analysis of the cloud computing ecosystem to develop the strategic Blue core projects and services, and to automate the functionality that underpins them.